"Foreign Aid to the Ghettos": The United States and the Global Threat of 'Underdevelopment,' 1945-1970.

For my research project I would like to focus on the transnational context of US developmental efforts at home during the
postwar period, focusing in particular on the 1960s. Contrary to the triumphalist assertions of some post-war
modernisation theorists, for most of its history the perceived problem of 'underdevelopment' has not been restricted to
the world outside the United States. After WW2, techniques honed to deal with this problem on Indian reservations and
Japanese internment camps were applied in the global South by philanthropic foundations such as Ford and Rockefeller,
before circulating back to the United States as policymakers and commentators increasingly fixed their gaze on 'racial
tinderbox' of America's segregated cities. The unrest in America's cities during the 1960s was considered by many to be
a national security threat on parr with that posed by the deepening war in Indochina. It was also perceived to be a
problem which shared common roots. Both the pockets of so-called 'underdevelopment' in America's cities, as well as
the lack of 'development' in South Vietnam, were understood to threaten US national security in similar ways and for
similar reasons. I want to explore how this globalising of the threat of underdevelopment was accomplished by the
circulation of individuals between the United States and the global South, and what impact this had on the way that
policymakers and foundation officials responded to the 'Great Uprising' in US cities.